High power density SOFC stack module for light commercial electric vehicle range extender

This collaborative industrial R&D project with Nissan UK, Ceres Power and M-Solv aims to demostrate a

compact, high power density, low emission SOFC battery charger for range extension of light commercial

electrical vehicles (LCEV) such as the Nissan eNV200. This will involve the design, build, test and demonstration

of a compact, robust, fast-response SOFC power module. This project aims to advance the key enabling

technologies for a low emission SOFC/EV range extender system suitable for operation with a variety of high

efficiency fuel types (including biofuels) applicable to the automotive sector. Success could lead to an APC bid,

which would look to raise the market attractiveness of EV by enabling LCEVs to operate for long periods

without the restrictions of electrical recharge from the grid. This highly disruptive approach supports the UK's

move towards greater use of electric vehicles, supports Nissan UKs leading position in commercial EV

development, opens up the 1.4 million annual EU sales of light commercial vehicles and makes significant

progress towards the UKs 2030-50 low carbon energy targets.